University of Essex and Flakt Woods Limited

To develop a next generation control system for permanent magnet AC motors and embed the capability to extend the range and tailor solutions in the future.